Functional analysis of naturally occurring mutations of the ACTH receptor and identification of trafficking defects

The adrenal gland produces several hormones that regulate body function. One of these hormones called cortisol is essential for survival. Cortisol is directly regulated by another hormone called ACTH produced by the pituitary gland in the brain. ACTH acts directly on a protein on the adrenal gland surface called the ACTH receptor. Mutations in the ACTH receptor gene are believed to cause the inherited syndrome known as Familial Glucocorticoid Deficiency, and a large number of such mutations have now been identified in this disease. This project will investigate the consequences of these mutations on the receptor and indicate whether they are indeed the cause of the disease and, if so, in what way they interfere with receptor function. In public health terms, the study of mutant receptors causing this disease will reveal aspects of the mechanism of this receptor and potentially of other related receptors such as the MC4 receptor which is involved in appetite regulation and is associated with human obesity.

Technical abstract
Aim: To characterise the defects in function of naturally occurring ACTH receptor mutations that give rise to Familial Glucocorticoid Deficiency.

Objective:
Familial Glucocorticoid Deficiency (FGD) is an autosomal recessive disorder caused in part by mutations in the ACTH receptor (melanocortin 2 receptor; MC2R). Most of these mutations have not been functionally characterised at all, and those that have, have been incompletely assessed. Major difficulties have been encountered in functionally characterising normal or mutant MC2R owing to the requirement for an essential co-factor for MC2R expression. This lab has recently identified this factor known as the melanocortin 2 receptor accessory protein (MRAP). Combined expression of MC2R and MRAP therefore allows a detailed characterisation of the receptor to be conducted, and is predicted to reveal receptor mutations that affect ligand binding, signal transduction or receptor folding and trafficking.

Design:
In vitro analysis of CHO and HEK 293 cells transfected with wild type or mutated MC2R plasmids using confocal imaging, ligand binding and cAMP signal generation.

Methodology:
CHO and HEK293 cell lines will be stably transfected with hMRAP cDNA and gene and protein expression confirmed by RT-PCR and immunoblotting. MC2R Transfected HEK293-MRAP cells will be used for ACTH ligand binding and receptor function will be determined using our in house cAMP assay. Mutations inserted into the MC2R-GFP vector will be transiently transfected into CHO-MRAP cells and imaged using laser scanning confocal microscopy. Absent or reduced GFP decoration of the plasma membrane will be confirmed by density gradient centrifugation and will identify those MC2R mutations that fail to traffic to the cell surface. These will be investigated for MRAP binding using co-immunoprecipitation of transfected HA-tagged MC2R and MRAP.

Scientific medical opportunities:
This data will enable a model of the functional components of the MC2R to be developed and may reveal novel aspects of ACTH binding sites or MRAP interaction.
AA